Study of proton structure with associated inclusive production of quarkonium and photons

Based on the data obtained by the ATLAS collaboration at the LHC, A simultaneous production of a heavy quarkonium state and a direct photon will be analysed to study the gluonic structure function of the proton in the framework of transverse-momentum-dependent (TMD) analysis.